Understanding the role of Z-disc proteins in cardiomyopathy: from structure to function

In the heart and skeletal muscle, the Z-disc is a crucial structure to anchor thin filaments of the contractile units. Moreover, the Z-disc is recognised as a signalling hub, sensing and responding to changes in the environment. Within the Z-disc, key proteins such as alpha-actinin (ACTN2) and filamin C (FLNC) crosslink actin filaments. Missense variants in these proteins have been reported to cause cardiomyopathy, a genetic cardiac disease often linked to sudden death. However, the underlying mechanisms of how such mutations cause disease are unknown. This project will investigate the consequences of cardiac-disease causing missense variants in ACTN2 and FLNC. It is expected that small changes in the protein structure lead to disturbances of contractility and protein turnover, ultimately compromising heart function. This interdisciplinary project will address the pathogenic mechanisms by exploiting biophysical and structural approaches, in combination with the investigations of an induced pluripotent stem cell derived cardiomyocyte model (both in 2D and 3D) and an in vivo model, specifically for a missense variant in ACTN2. Collectively, these studies will identify novel signalling functions of these key Z-disc proteins, define how they are impaired in the presence of the disease-causing variant and will inform development of novel therapies targeting cardiomyopathies.